HA Hosting Cyber Essentials Plus

We intend to use and external security consultant to assist us with appraising the cyber threats that we might be subject to and to provide advice on how our systems can be improved. We will request that the work is based on the Cyber Essentials Plus steps and the ISO 27001 framework. This will allow us to stand out from the market by offering a quality service supported by secure systems.